FRAN-IS

International Synergies Limited have built a robust evidence base to show that its approach to Industrial Symbiosis delivers the win-win-win of economic growth, job creation, and reduced pollution and natural resource use. Its work has directly influenced policy at local, national and international levels with the European Commission citing ‘Industrial Symbiosis’ (NISP) as an innovative means to achieve green growth: the Roadmap to a Resource Efficient Europe calls for Europe- wide Industrial Symbiosis, based on our award-winning NISP® brand. By taking advice on international IP issues and exploring a franchise model, International Synergies hopes to enable a more rapid replication of its brand around the globe